University of Essex and Signal Media Limited

To develop insight extraction and visualisation techniques to convert a stream of unstructured textual documents, eg news articles, into easily digestible information and present it in novel ways.